Experimental Equipment Call for Imperial College London

This proposal seeks investment in key items of experimental equipment to a broad range of researchers from across the Engineering and Physical Sciences domains. Investment is also sought to refresh or update of existing equipment. It is targeted specifically at key research strengths, including advanced materials and in particular surface and interface characterisation of nanomaterials. Other target areas are high-speed imaging, optic fabrication, biomedical engineering and core imaging technologies.

Potential impact
It is intended that the funding provides as much added value and impact as possible.

Firstly, researchers benefiting from experience of working on facilities at the frontiers of research will be more highly skilled.

Secondly, many of the research teams benefiting from the enhanced facilities are already engaging with end-users or they are working on collaborative grants with industrial partners. The impact will therefore occur through day-to-day interactions on these projects, with end-users benefiting from increased quality of outcomes resulting from the enhanced equipment base.

The multidisciplinary nature of these bundles means that researchers will need to collaborate well in order to avoid multiple duplication of equipment. If successful, the new equipment funded through this award will be added to our institutional Research Facilities Directory - an on line database available to all members of College and will ensure maximum usage of equipment and reduce duplication.

IP that may arise through experiments performed on the equipment will be dealt with through the usual channels at Imperial and if any intellectual property requires protection then IC innovations will handle the formal patenting activities.